Improving Aerospace Software Assurance (IMPASA)

IMPASA will reduce the cost of _development and testing_ of new safety critical aerospace software through the two new technologies for verification and automatic review of software source code.

IMPASA supports the continued safety of air travel as airborne software continues to grow in complexity and importance.